Studentship: Interaction between the neurovirulence protein from herpesvirus and the ER-resident TF:structural, biochemical and physiological insights

Technical abstract
Marek's disease virus (MDV) is an oncogenic avian herpesvirus that induces malignant T-cell lymphomas and neurological disorders in its natural host, chicken. Although tropism for the central nervous systems is consistently associated with highly virulent MDV strains, the mechanism of MDV-mediated neuropathology is still poorly understood.

For the first time, phosphoprotein-14 (pp14), an immediate early protein from MDV1, has been identified as a neurovirulence factor. Furthermore, cAMP Response Element-Binding protein 3 (CREB3) has been identified as a cellular ligand for pp14 through which the viral protein may mediate the neurovirulence.

CREB3 is a membrane-bound transcription factor that has recently been shown to be activated in response to DNA and RNA viral infections. Although transcription factors of the CREB3 subfamily are understood to be activated through regulated intra-membrane proteolysis (RIP) the physiological stimuli for proteolytic activation of discrete transcription factors in the CREB3 subfamily and their physiological targets remain to be identified and characterised.

The aim of this project is to use a combination of biochemical, reverse genetic and structural approaches to derive new knowledge in pp14-CREB3-mediated neurovirulence.